Bio-mechanical behaviour of articular cartilage: characterisation of surface damage, friction and replacement

Bio-mechanical behaviour of articular cartilage: characterisation of surface damage, friction and replacement